ZSNPF - Development of a high-efficacy, zero-scorch, folia nitrogen and phosphate fertiliser, enhanced with biostimulants and microbes derived from upcycled digestate

**Challenge Addressed**

The increasing cost, regulation and environmental damage mean UK farmers desperately need new alternatives to traditional soil-applied, overseas-derived Nitrogen and Phosphate fertilisers.

* **Economic:** Nitrogen fertilisers costs have increased by 80% since 2000, whilst Phosphate fertilisers costs have increased by 70% since 2000\.
* **Efficacy:** The average uptake rate for soil-applied Nitrogen fertilisers is only 30-50%, whilst leaching leads to 10-30% loss of applied nitrogen.
* **Environmental:** Excessive Nitrogen&Phosphate fertiliser use contributes to the emission of nitrogen oxides (NOx) and ammonia, exacerbating air pollution and climate change. DEFRA's Sustainable Farming Incentive targets these reductions.

**Impact**

On average, soil-applied nitrogen fertilisers emit approximately 2-3 kg of NOx and 1-2 kg of ammonia per hectare annually. This results in an annual emission of 4-6 million kg of NOx and 2-4 million kg of ammonia from wheat and maize cultivation alone. Innovative alternatives are urgently needed.

**Solution**

Development of a new lower-volume, higher-efficacy, zero-scorch foliar nitrogen and phosphate fertiliser, combined with a unique 97% net-zero soil applied organic fertiliser and soil conditioner from upcycled waste and enhanced with biostimulants to reduce the overall Nitrogen & Phosphate required by both wheat and maize between 30-50% in volume without loss of yield or quality, improving sustainability.